Parent Power: Evaluating a UK-wide place-based parental engagement intervention to reduce educational inequalities

Educational inequality is a significant issue in the UK today. How and where a young person grows up influences the educational opportunities available to them, including their attainment and progression to higher education. Educational inequality has many, multifaceted and complex causes, that are often difficult to understand or even define. Such 'wicked' problems often require a deep understanding and involvement of the relevant stakeholders, and an innovative approach.

One of the most important stakeholders are parents, with education progression strongly linked to the knowledge and educational experiences of parents. However, parents in some communities are more pessimistic about the chances of children in their area attending university compared to the rest of the country.

The intervention - Parent Power - attempts to address this challenge, by adopting a place-based community organising approach. It builds parent/carer communities across the UK, each supported by a local university partnership. Parents are given advice on accessing higher education and, supported by community organisers, to run campaigns to secure information, resources and opportunities they believe will improve educational outcomes for their children and other young people in the community.

Parent Power is run by The Brilliant Club, a university access charity. It is implemented in ten regions across the UK, and is now the largest community organising model for parental engagement in the UK.

Light-touch evaluations have been conducted, showing associations between Parent Power activity and improvements in academic outcomes, and parental attitudes and behaviours. Given the growth of Parent Power over the last few years, it is now possible to develop a more robust evaluation of its impact.

This research will provide the first full-scale UK evaluation of a parent-focused community organising initiative aimed to address educational inequality, leveraging the established scale and capacity of Parent Power. The project aims to understand whether community organising methods can be used to empower parents to address educational inequalities that affect their children's access to higher education. The project therefore investigates the influence and intersections between community, place, geography, socioeconomic disadvantage, and educational opportunity.

Through survey collection, pre and post, we will compare the change in outcomes between parents engaged in Parent Power with a matched comparator group using a quasi-experimental design (QED). We will measure parental knowledge, attitudes and behaviours that are known pre-cursors to attainment and university progression, as well as feelings of community connectedness and wellbeing. We will also obtain permission from parents and young people to access data on attainment and progression into higher education in the future, so we can analyse 'harder' outcomes in a future research programme. The project will include an Implementation and Process Evaluation that considers how things work or not, and why, including through interviews and focus groups with all relevant stakeholders.

The study will make a significant contribution to the evidence base on educational inequality. This will drive forward academic research on educational inequality, and inform charitable and community organisations such as The Brilliant Club, as well as higher education institutes, schools and policymakers. To ensure impact, we plan to disseminate findings through academic and non-academic outputs, including by actively involving and building lasting relationships with parents and local communities through a programme of public engagement activities. This will include a national knowledge exchange event for parents, educational providers, community organisations and policymakers.